iWit Expert software

Building upon our existing product (iWIT software) and using our in-house skill base we will
run a development project to secure future oil industry sales (currently under threat because of excessive product customisation) and open up new markets (smaller oil operations for which our product is currently uneconomic because of our costly implementation effort and also new carbon capture clients who have no expert well integrity engineers).
iWIT Expert Software is one solution for two goals: defining an oil industry standard for well
integrity with rules, by delivering contextual knowledge to the engineer and management staff at decision time and a notification system of real-time alerts generated by the expert system for well integrity decision support in the oil industry. With iWIT Expert engineers and staff can rely on a leading expert application by their side to notify them when potential well
integrity problems are detected and suggest appropriate actions.
The system incorporates useful artificial intelligence techniques (expert system) to provide
solutions for knowledge acquisition, notification system of alert, and decision support in well integrity.